Design and Build of a High Specification Extended FTIR Spectrometer

This project consists of extending the range of FTIR spectrometry in order to be able to identify compounds that have their absorption bands out of the commonly used mid-IR range. This would enable the detection of a range of materials such as metallic and semiconducting compounds, and monitor reactions where nanocrystals are embedded in polymers. The project implies the "bottom-up" design of a high-end FTIR spectrometer, using modern design tools and state-of-the-art optical components. Firstly, the student will become familiar with the FTIR fundamental theory and a comprehensive state-of-the-art study will be performed. Next, commercially available FTIR analysers or spectrometers will be extensively used with the aim of fully understanding all mechanical/optical and software requirements, as well as the use of different sampling modules. Then, a prototype will be built, using internal company resources for mechanical and optical design. This phase also includes the start of software development. The candidate will have to advise the software team of all requirements, such as interaction with hardware components and design of the user interface. (The coding is not part of the project.) Performance tests will be carried out with composite materials. Other prototyping phases will follow until the instrument is ready for the market.

Potential impact
Complementing our Pathways to Impact document, here we state the expected real-world impact, which is of course the leading priority for our industrial partners. Their confidence that the proposed CDT will deliver valuable scientific, engineering and commercial impact is emphasized by their overwhelming financial support (£4.38M from industry in the form of cash contributions, and further in-kind support of £5.56M).

Here we summarize what will be the impacts expected from the proposed CDT.

(1) Impact on People
(a) Students
The CDT will have its major impact on the students themselves, by providing them with new understanding, skills and abilities (technical, business, professional), and by enhancing their employability.
(b) The UK public
The engagement planned in the CDT will educate and inform the general public about the high quality science and engineering being pursued by researchers in the CDT, and will also contribute to raising the profile of this mode of doctoral training -- particularly important since the public have limited awareness of the mechanisms through which research scientists are trained.

(2) Impact on Knowledge
New scientific knowledge and engineering know-how will be generated by the CDT. Theses, conference / journal papers and patents will be published to disseminate this knowledge.

(3) Impact on UK industry and economy
UK companies will gain a competitive advantage by using know-how and new techniques generated by CDT researchers.
Companies will also gain from improved recruitment and retention of high quality staff.
Longer term economic impacts will be felt as increased turnover and profitability for companies, and perhaps other impacts such as the generation / segmentation of new markets, and companies receiving inward investment for new products.

(4) Impact on Society
Photonic imaging, sensing and related devices and analytical techniques underpin many of products and services that UK industry markets either to consumers or to other businesses. Reskilling of the workforce with an emphasis on promoting technical leadership is central to EPSRC's Productive Nation prosperity outcome, and our CDT will achieve exactly this through its development of future industrially engaged scientists, engineers and innovators. The impact that these individuals will have on society will be manifested through their contribution to the creation of new products and services that improve the quality of life in sectors like transport, dependable energy networks, security and communications.

Greater internationalisation of the cohort of CDT researchers is expected from some of the CDT activities (e.g. international summer schools), with the potential impact of greater collaboration in the future between the next generations of UK and international researchers.